Modelling Kidney Exchange

A kidney patient may have a willing donor, but a kidney transplant might not be possible due to blood- or tissue-type incompatibilities. However, patients and donors may be swapped after all patient-donor pairs are pooled together and one seeks to do this optimally (via a solution of a graph decomposition problem). We consider the situation where pools from multiple countries are merged. To keep an international kidney exchange program (KEP) stable, it is crucial that any proposed solutions will be accepted by all participating countries. The goal of this project is to research and improve stability of international KEPs using classical fairness concepts from Cooperative Game Theory.